Street IoT Mesh to provide Smart Parking and Smart Facilities Management plus COVID-19 Park and Track

For this proposal Bluetooth Mesh Solutions Ltd ('BMS') will collaborate with Cambridge Science Park ('CSP') to demonstrate through a 'pilot project' the effectiveness of our SMART parking solution to help all sectors recover from the aftermath of COVID-19\.

BMS is a start-up business, finalists in Mayor of London IoT Competition and CSP is Europe's oldest and most successful science park.

Discussions between BMS and CSP about the benefits of SMART Parking to manage return to office working post-COVID-19 lockdown have been ongoing; relevant given Government return-to-work policies and furlough-reduction. Return-to-work confidence is important to stabilise the economy, and travel-to-workplace and COVID-19 information sharing pre-and-on arrival are important factors applicable across thousands of workplace settings.

A SMART solution to organise the parking of vehicles in a more structured manner according to real time availability is desired. This solution will ensure that staff and visitors do not park vehicles in co-located spaces minimising transmission risk, plus will have a timed entry and exit database for track and trace, and will receive area+business+building specific COVID-19 public health information pre-and-on arrival.

Travel evidence shows post-lockdown that public have low confidence in using public transport and will be more likely to travel by private vehicle. Large Business Parks already suffer from parking demand-supply imbalances and it is likely that office/campus workforce will increase the time spent 'hunting for parking' which is time-inefficient, congesting and polluting.

Our technology-solution is to deploy a Low-Power-Bluetooth-IoT-Mesh-Network to direct vehicles directly to vacant parking spaces on the CSP estate in Real-Time to reduce pollution, encourage sCOVID-19 distanced parking and ensure all parking spaces are utilised to maximum efficiency.